Microfluidic mimicry - Vagina on Chip (VOC)

The aim of this project is to develop a new microfluidic device in which a 3D vaginal epithelial layer can be developed with in vivo functionality. This will be done using established micro-engineering and 3D printing techniques developed at Brunel. Cell and tissue functionality will be assessed using specific assays. The greater aim of this project is to develop a new tool for scientists, a vagina-on-a-chip which can be used for the development of new to understand enigmatic conditions such as bacterial vaginosis (BV).

The main aims of this project are:

To develop an automated Vagina-on-a-Chip device.
To create functional, physiological vaginal micro tissues within the device.